Development of Vitamin B12 Nanobody Conjugates

Development of Vitamin B12 Nanobody Conjugates For the Radiation Triggered Release of Therapeutic Agents
Supervisors : Dr David Beal - University of Kent, Dr Andrew Lawrence - University of Southampton; Prof Mark Smales - University of Kent